The Experience of Loneliness During Adolescence When a Parent has Cancer

Cancer is a significant public health issue in the UK. There is a rise in young adults being diagnosed with cancer, presently accounting for 9% of annual cancer cases. Consequently, the number of dependent children experiencing parental cancer is also increasing. A small body of existing research suggests these adolescents may experience loneliness relating to their parent's cancer diagnosis. Experiencing loneliness during this key transitionary period places adolescents at risk of poor mental health outcomes, both during adolescence and into adulthood. Currently, there is little understanding of the experience and risk factors of loneliness in adolescents experiencing parental cancer. It is essential that we advance our theoretical understanding, towards informing the development of appropriate interventions to support the wellbeing of this group of at-risk adolescents. This proposed PhD project utilises a combination of traditional social science methods alongside more novel creative and participatory methods to investigate how adolescents experience loneliness when their parent has cancer and to co-design a psychoeducational resource. Study 1 is a Joanna Briggs Systematic Review which aims to synthesise the existing qualitative evidence regarding loneliness in adolescents during parental cancer. Study 2 aims to further develop this existing knowledge by utilising a photo-elicitation interview method to investigate adolescents' loneliness when their parent has cancer. Informed by Study 1 & 2, Study 3 aims to co-design an online resource to help young people support peers who are experiencing parental cancer, in collaboration with adolescents experiencing parental cancer, Hope and Support Services and other key stakeholders